Resivue Real Estate Web Application

Digital Real Estate Technologies (DRET) Ltd, has built an innovative iPad digital brochure for the real estate market, enabling developers to present their property to their potential clients in an attractive and informative digital form factor. This has proven popular in concept. This digital brochure replaces the current printed brochures and augments the existing real estate market places such as Zoopla and Right Move, by providing a much richer brochure experience, with ability to communicate directly with the developer. The developer receives comprehensive reports on the brochure usage.

This project is to take this iPad experience and move it to the Web, allowing PC and Android users to access the digital brochures and view the real estate properties. This development is particularly beneficial during the current Covid-19 restrictions, as clients can not view properties, resulting in a massive slow down in the real estate market, and reducing people ability to move and relocate.

DRET believe that the successful completion of the project will enable real estate developers to promote their properties to customers remotely, resulting in the housing market recovering much faster from the Covid-19 restrictions than it otherwise would.

The existing iPad application is innovative in its use of rich content within a mobile application, with the content fully managed and updated on the fly by the real estate marketing team. The Web platform will continue and extend this innovation, providing a rich brochure experience combining imagery, text, video, 360 degree immersive video into a single easy to use experience.

Digital Real Estate Technology team has extensive experience in both the technology Software as Service market and the real estate business, and has proven capability to deliver this scale of project.

The effect of the extension for impact funding will enable Digital Real Estate Technology team to recruit additional sales resource to take the web platform to additional markets including the commercial, build to let and housing association sectors in addition to the current target of residential real estate developers. This will dramatically accelerate the adoption of the digital brochure platform in these sectors, helping these markets recover from the impacts of Covid, in particular aiding remote viewing of properties.